Regulation of dystroglycan function by tyrosine phosphorylation: implications for muscular dystrophy

Dystroglycan is a protein that links the inside of individual cells of the body with their outside environment. In doing this dystroglycan has a stabilising role in the cell and helps to prevent damage when cells are under stress. One example is when dystroglycan is lost from muscles cells, such as in several muscular dystrophies, here the muscle cells are more easily damaged and die. Besides this stabilising role, dystroglycan is also able to transduce signals that regulate the shape and stability of all cells. Dystroglycan is therefore of fundamental importance in maintaining connections between cells, in governing cell shape and also in determining cell polarity i.e. knowing top from bottom and front from back. As a consequence of these functions dystroglycan is important for cell viability and is required to form tissues, dystroglycan also acts as a point for some bacteria and viruses to gain entry to the cells. This research will address the way in which dystroglycan is able to send and receive signals, and the interactions that dystroglycan has with other proteins that are important for its function. We hope to apply this basic knowledge of dystroglycan function to understanding diseases including muscular dystrophy and cancer.

Technical abstract
Dystroglycan is a ubiquitous and essential cell adhesion molecule, the functions of which are now beginning to be revealed. The main aims of the project are to define the role of dystroglycan tyrosine phosphorylation in regulating its function at the plasma membrane, and to investigate the potential protective effect of preventing dystroglycan phosphorylation in mouse models of muscular dystrophy. We will utilise a broad range of molecular and cell biological tools at our disposal to elucidate dystroglycan function, including; biochemical, cell biological, spatio-temporal imaging, and over-expression, knockdown and transgenic approaches. An integrated approach will provide an in-depth and systematic analysis of dystroglycan function at the cell biological and tissue level. This will not only further our understanding of the roles of this fundamentally important cell adhesion molecule, but also provide insight into the aetiology and possible therapies for conditions where dystroglycan function is altered e.g. muscular dystrophies and cancer.